Deep morphological analysis of tissue images for the segmentation and downstream characterisation of the cellular composition of tissues

Background. Whole slide digital pathology and multiplexed images provide a wealth of information that has transformed clinical and biological research. The size and complexity of histopathology images requires advanced computational tools for the segmentation and downstream analysis of millions of cells per tissue sample. A unified segmentation pipeline is crucial to standardise downstream cellular analyses such as cell type identification, cell morphology characterisation and tissue micro-environment analysis. Advances in whole-cell segmentation make robust and general segmentation seem tantalizingly close, but they remain inaccessible for the majority of studies due to computational costs, retraining requirements and parameter optimisations. The field still requires substantial improvements in terms of generalization, computational efficiency, accuracy, openness, and validation. These downstream analyses enabled by accurate segmentation will have far ranging applications including the histopathological assessment of cancer and other diseases.
Aim. This work will attempt to improve and democratize state-of-the-art segmentation and tissue analysis pipeline for advancing the field of digital pathology.
Methods. The study will develop and validate novel deep learning pipelines using a range of open source and community provided tissue imaging datasets. The work will combine advances in data augmentations and domain adaptation to improve the accuracy and generalisability of current segmentation methods. The work will explore whether deep learning can be implemented in conjunction with highly generalist traditional methods such as the one currently implemented in QuPath.
Impact and deliverables. Any improved pipeline will be implemented on the now widely used and open source QuPath platform. The project will be in tight collaboration biologists and clinicians to demonstrate the real-world implications of improving image analysis platforms across a range of diseases and tissue types.